Comparing toxicological response in fish and human cells in vitro:A step towards enhanced understanding of stress biology across vertebrates

Both animal and human cells express toxicological responses through highly conserved biological pathways when under stress. Elucidating common cellular response pathways in phylogenetically different cell types employing in vitro approaches is needed with an overall goal to harmonise the hazard and risk assessments. This inevitably requires adoption of New Approach Methodologies (NAM). Precise comparison of cascades of responses in established cell lines of different origins are however scarce. Whilst for human cells a range of 'biomarker' responses is employed to elucidate both non-specific and specific toxicity of chemicals, there has been limited progress for cells of fish origin. The necessity to adopt a common approach is being emphasized, despite inherent differences in these cell lines. Adopting integrated and interdisciplinary approaches, this stimulating project aims to make a step change by comparing the relative sensitivity of cell lines of humans and fish origin. The overall aims are to: (a) enhance our ability of using human cell line-based assays as proxy to inform potential effects in fish; (b) adopt basic biology and molecular approaches to compare the (biomarker) responses for environmentally relevant chemicals; (c) elucidate how these cell types respond under different exposure scenarios and (d) identify and explicate how various confounding factors influence the observed biological responses in cell line specific manner.

The project will generate much needed evidence for the identification of most sensitive cell lines facilitating better in vitro systems for comparison of human and environmental health to increase the robustness of Environmental Risk Assessment (ERA).